Blue Box 2

Blue Box are specialists who thrive on creativity and technical innovation.

We are an extension of our clients internal marketing, creative and technical teams - offering insight and recommendations into technical and creative trends.

Offering return drives us to deliver great solutions time and again; your success means we're doing our job right.

Over the last ten years our reputation has gained momentum with new clients regularly seeking us out to discuss their plans, collaborate and find out how we can help grow their business.